Bright Stream

Bright Stream's initial business focus is a multi-platform, educational e-reader application that supports struggling readers (initially Primary School children) to bridge the gap between sounding words out phoneme by phoneme and reading fluently for meaning and pleasure.